Project Management

We looking for a extremely detailed and organised individual that has a track record of managing successful projects. Have experience in meeting deadlines, meeting with and managing project stakeholders, managing budgets and creating relevant reports.